Development of a new data driven molecular taxonomy of infectious and inflammatory disease

Existing classifications of human disease rely on historical observations of patterns of clinical signs and symptoms. Using large datasets of genome-wide RNA expression and meticulously annotated patient data we aim to build a prototype for a new "molecular taxonomy" of disease, developing novel AI and machine-learning tools for this purpose. This molecular taxonomy would form the foundation of new approaches to diagnosis, prognostication and treatment.

We propose to build a prototype molecular taxonomy of human disease, and assess its utility, based on a single layer of molecular information: whole blood transcriptomic data. Our prototype will focus on children, avoiding the challenges of multi-morbidity in adults. We will concentrate on infectious and inflammatory disorders because: they are common; of global importance; and have similar clinical presentations, often with substantial diagnostic uncertainty even after medical workup. This approach ensures we tackle a high-impact patient population, whilst providing an optimal group for methodological development.